Support to IRIS Collaboration Cambridge Meeting

This will provide organisational support for the first IRIS Collaboration meeting to be held at the Institute of Astronomy, University of Cambridge,. UK